Testing a deep-neural network model of cognitive map development

The brain contains a 'cognitive map' of space, based on the firing of neurons in the
hippocampus tuned to an animal's position and orientation, which can remember goal
locations and navigate towards them. Artificial navigating agents based on deeplearning
networks exhibit similar spatially-tuned neurons, however, it is not known how
these networks develop as the agents are trained, and whether this reflects
biologically realistic learning and network development. This project combines deepneural
network modelling with in vivo electrophysiological recording from juvenile
rodents, aiming to test whether deep networks can model the biological development
of a neural network for navigation.